Staging Difficult Pasts: Of Narratives, Objects and Public Memory

This project examines how theatres and museums are currently shaping public memory of difficult pasts through their staging of narratives and objects. Engaging directly with research partners and major cultural institutions, the project is a collaboration among the Department of Drama, Theatre and Dance at Royal Holloway, University of London, Royal Central School of Speech and Drama, University of Minnesota, Cricoteka, Centre for the Documentation of the Art of Tadeusz Kantor (Kraków), Teatre Lliure (Barcelona), ESMA Museum and Teatro Cervantes (Buenos Aires), Holocaust Research Institute, Jewish Museum London and Imperial War Museum's Holocaust Gallery. The primary aims are: (i) to analyse how public memory of 'difficult pasts' is being staged in contemporary theatre and museal practices; (ii) to chart how these practices are increasingly informed cross-institutionally; (iii) and to foster transnational collaboration and dialogue to enhance these practices. Through fieldwork (archival research, research visits to museums and theatres, interviews with curators and theatre makers), workshops, public talks, and an international symposium the project team will specifically analyse transnational case studies in Argentina, Lithuania, Poland, Spain and the UK, which will widely extend research on the distinctions and interactions between memory and history specifically through the lenses of theatre and performance studies, visual culture, and museum and curator studies and more broadly through memory studies, history, Holocaust studies, cultural geography and modern languages.
Argentina, Lithuania, Poland and Spain all share highly politicized and extremely divisive debates over their difficult pasts, specifically in relation to authoritarianism, fascism and communism. Theatres and museums have been key sites for these debates, which shape and broaden public memory. Over the past few decades, widespread attempts to expose or reinterpret the public memory of formerly taboo historical narratives have come to public concern through their staging in theatres and museums for live audiences. We have also selected project partners in the UK to establish transcultural research links that will broaden the remit and impact of the research. Staging difficult pasts, theatre makers have innovated narrative forms and reframed theatrical and artefactual objects, while museum curators have increasingly privileged the 'staging' of historical narratives over the display of objects, producing performative encounters as their primary object. Thus, the project's focus will both advance transnational research on the staging of difficult pasts through narrative and object, and the key points of intersection between theatres and museums and their shaping global memory discourses.
Workshops, public talks and the symposium will bring together practitioners and scholars from theatre and performance studies, visual culture, museum and curator studies, history, Holocaust studies, cultural geography and modern languages. Through workshops, we aim to document and analyse current strategies and aims employed by leading theatre makers and curators. Inviting artists to collaborate with institutions outside of their own cultural spheres, we will foster transnational dialogue and provide the opportunities for innovation across cultural sectors. We are inviting theatres and museums to work across their traditional disciplinary boundaries to generate innovation and develop strategies that serve their public aims. Forms of dissemination will have an extensive audience. These include interdisciplinary edited collections, workshops, public talks, learning materials for university libraries, the Routledge Performance Archive and the Holocaust Research Institute, and a project website, and grey literature reports.

Potential impact
Impact Summary

To generate wide-ranging international impact, the project team is working in close collaboration with key international cultural institutions and theatre and museum practitioners. We have identified three main groups to be impacted by the research:
(a) Theatre makers and curators
(b) Public audiences attending museums and theatres
(c) Cultural institutions, including theatres, museums and archives

(a) The project aims to benefit key international theatre makers and curators who are 'staging' difficult pasts. Firstly, by asking them to reflect on their approaches through workshops that respond to our research questions. Secondly, we have requested that they attend or observe each others' workshops and participate in public talks where they will have the opportunity to further reflect on the challenges, obstacles, ethical concerns and examples of good practice that have informed their work and can be shared across national and institutional boundaries. By focusing on narrative forms, public memory, and the reconceptualisation of objects in the staging of difficult pasts, we intend to engage theatre makers and curators in critical self-reflective and transcultural discussions that could lead to an increase in the effectiveness of their creative output and public service and further inter-institutional collaborations in the future.

(b) By examining how difficult pasts are staged, this project will engage museum and theatre audiences in public talks and debates, which is intended to help activate their critical reception of history and memory of difficult pasts and to aid their understanding of the ways in which theatres and museums not only prompt debate but also actively shape public memory. In examining narrative, object and global memory discourses, the intention is to open up wider questions for audiences around their historical agency and their critical engagement with these institutions. These events should expose audiences to new questions around history, memory and social cohesion. By working across museums and theatres, it could also result in the development of new audiences who traditionally only attend one of these institutions. In this way, the project could impact audience experience, engagement and behaviour. The project team will make use of our partners' existing audiences and work with them to develop new publics.

(c) Working closely with our partner institutions, we intend to have an impact on their programming, public engagement and learning aims. We are collaborating with theatre makers and curators who not only devise their own work but who also programme festivals, international exhibitions and theatre repertoires. Not only then will workshops and public talks work as pathways to impact on individuals, there is also the potential that the decisions these theatre makers and curators make as a result of their engagement with the project will have a much broader impact on their home institutions. Furthermore, the project is aimed at enhancing the learning materials institutions use to support their education and outreach programs. The Jewish Museum, ESMA Museum, Teatre Lliure, IWM and Cricoteka all have learning teams that will attend our research events and actively participate in workshops. We will make available recordings of our workshops and public talks to help them develop their current resources and approaches to engaging students with their exhibitions and archives. Grey literature reports will be co-written and distributed to each of our partner organisations to help inform their practice. Partners can use the reports as part of funding applications, institutional and artistic strategy planning, and impact reporting.